Phospholipase D signalling

Technical abstract
Cells communicate through the activation of cell surface receptors (a protein that binds to specific molecules). This communication regulates processes such as cell division, survival, migration, differentiation (specialisation), metabolism and contraction. These diverse processes are regulated by a number of signalling pathways in the cell. Considerable research has identified many of these pathways, however, their regulation and the detail of how they control physiological processes remains sketchy. In this project we focus upon pathways regulating the generation of the lipid (fat) messengers phosphatidic acid and lysophosphatidic acid and upon their molecular targets.